Net Zero Buildings 19/10/15

A preliminary assessment of the embodied carbon of a novel modular school building design. This helps to understand and optimise the whole lifecycle impact of an award winning low impact schoolhaus concept.